University of Glasgow and Cell Guidance Systems Limited

To embed underpinning knowledge of biomaterials and capability in hydrogel engineering, to enable development of bioinks, 3D matrices and functionalised microcarriers for incorporation into and enhancement of our Polyhedrin Delivery System sustained release protein technology.